Efficient power management circuits for micro energy harvesting modules

This project investigates developing efficient power management circuits for fully integrated, micro energy harvesting modules that recover ambient energy from a hybrid of two distinct sources – indoor light and vibration.
Project Summary